Design and Testing of Temporary Active Cyborgs to Accelerate Motor Learning

To explore how to design the electronics and software to create EMG based interactions with users to support self-assessment and guided coaching to improve motor learning proficiency. Contributions anticipated across Electronics for innovative materials/sensor arrays, for data visualisation and human computer interaction for multimodal feedback, and in sports science for assessment and skills coaching acceleration.